Next-Generation RF/MM wave Phase Shifter for Satcom, 5G and 6G

SiDesign Works is developing a next-generation RF/mmWave phase shifter --- a core technology for advanced wireless systems, including satellite communications (Satcom), 5G, and emerging 6G networks. This project will create a novel architecture to improve the performance and scalability of phased array antennas, which enable precise, electronic beam steering without mechanical movement.

Current phase shifters face technical limitations that hinder deployment in low-power, space-constrained applications. This project addresses those challenges with a compact, efficient solution designed for future wireless and satellite infrastructure.

The innovation supports UK priorities in semiconductor and space technologies, contributing to the development of advanced communications systems across commercial and defence sectors.